TB-CAPS: a mixed methods study to implement a peer-led, community-based psychosocial support package for Indonesians affected by tuberculosis stigma

Tuberculosis (TB) is a leading infectious disease killer, and ending TB is a key strategic priority in global public health. However, achieving the World Health Organization's (WHO) goal of ending TB by 2050 is challenging. One of the critical barriers is the stigma towards people with TB (TB-Stigma). In some cultures, TB is considered a 'curse' on family and is associated with poverty, HIV/AIDS, or other misconduct behaviour. These often lead to social discrediting, isolation, and feelings of "shame, self-rejection, and self-loathing".

When people with symptoms of TB anticipate or experience such stigmatising behaviour, they may avoid seeking care. It results in delayed diagnosis and treatment, making them seriously ill and infecting others in the family and neighbourhood. TB-stigma also can negatively impact their treatment compliance and mental health, such as depression because of discriminating behaviour and feeling guilty. It also has socioeconomic consequences, such as income and job loss, which can increase the risk of mental illness.

Despite the consequences of stigma, we have lacked evidence on the optimal strategies to address TB-stigma effectively. TB-CAPS study aims to design, implement, and evaluate psychosocial support interventions to reduce TB-stigma. The support will be co-designed and provided through a peer-led, community-based intervention package.

In TB-CAPS, the intervention will be developed in several steps. First, we will review the literature to identify community-based psychosocial support interventions designed to reduce disease-related stigma in various countries. We will synthesise the scoping review findings to create a long list of potential community-based psychosocial support packages, including counselling, mutual support groups, TB education, drama/storytelling, home visits, and smartphone-based applications.

The list will be iteratively shaped to a shortlist through a Delphi study and a participatory workshop, in which we invite people with TB, their households, and community health volunteers to co-design the intervention, together with stakeholders and experts. We will also produce the training module and learning materials for community healthcare volunteers to ensure a standardised intervention.

During TB-CAPS, people with TB, their households, and community health volunteers within the study sites will not only co-design a TB-stigma reduction intervention but be the target recipient population. We will implement the intervention in two provinces of Indonesia. The intervention will be evaluated through two main mechanisms. First, we will invite people receiving the interventions and critical stakeholders into focus group discussions and key informant interviews to assess the intervention's feasibility, acceptability, equity, and scalability. Second, we will determine the reduction of TB-stigma and depression symptoms after the intervention.

At the closing participatory workshop, we will invite all stakeholders to reach a collective decision on intervention refinement and the progression of the large-scale intervention. All evaluations will be reported as a policy brief for a nationwide implementation program, open access training manual and protocol for wider replication and implementation, and international scientific publications. This study and its findings will align with the efforts to achieve SDGs 3/10 target and consolidated partnerships with the Indonesian, UK, and WHO's TB Civil Society Task Force.

Technical abstract
Ending tuberculosis (TB), a leading infectious disease killer, is challenging. One of the critical barriers to achieving the World Health Organization's (WHO) goal of ending TB by 2050 is the stigma towards people with TB (TB-Stigma). The stigma is associated with social discrediting and feelings of "shame, self-rejection, and self-loathing". It can lead to delayed healthcare seeking and TB diagnosis, reduced treatment success, mental illness, income loss, and catastrophic out-of-pocket costs. Despite this, there is limited evidence on the optimal strategies to address TB-stigma.

The TB-CAPS aims to co-design, implement, and evaluate a peer-led, community-based psychosocial support intervention to reduce TB-stigma amongst people with TB, their households, and local communities.

The intervention will be developed in several steps: scoping review, Delphi study, and participatory workshop. Findings from a scoping review will be synthetised to create a long list of potential community-based psychosocial support packages, including counselling, mutual support groups, TB education, drama/storytelling, home-visits, and smartphone-based applications. The list will be further iteratively honed through a Delphi study and a participatory workshop, which will include people with TB, their households, and community health volunteers in co-designing a TB-stigma reduction intervention, together with stakeholders and experts. The intervention will be accompanied by training, protocols, and learning materials before being provided to people affected by TB-stigma in two provinces of Indonesia.

The intervention will be evaluated through 1) focus group discussion and key informant interviews to evaluate the intervention's feasibility, acceptability, equity, and scalability and 2) a survey to assess TB-stigma reduction. A second participatory workshop is designed to complete a collective decision on intervention refinement and progression of the large-scale intervention.